Temporal Belongings Research Network

Despite time often being experienced as an objective and unchangeable force within which we live our lives, work across the social sciences and humanities argues that shared understandings of time intervene into social life, shaping social methods of inclusion and exclusion, understandings of how change happens and who can make change, as well as accounts of how the past and future relate to the present. This suggests that, for those interested in understanding the possibilities and dynamics of community, it is crucial to analyse and explore the role of time in social processes.

This project follows on from work developed in the two Connected Communities scoping studies that most directly explored time and community, led by Bastian and Siebers, and aims to contribute to the debate in a wide range of ways. First, by exploring a number issues that were identified as key cross cutting themes in the scoping studies and at the first Temporal Belongings workshop (20-21 June, 2011 University of Manchester) in two workshops and one residential conference. These events will utilise non-traditional methods of participatory facilitation in order to support the development of cross-disciplinary and academic/non-academic links. The particular issues to be explored will be; 'Mobilising Community Futures, or can/should/must we do away with hope?'; 'Temporal methods - Exploring the temporalities of engagement, academia and policy'; and 'Power, Time and Agency - Exploring the role of critical temporalities'. Second, the project will contribute to the work on time and community by developing new resources that will help to identify how issues to do with time are being explored in the context of community research and non-academic sectors. This will include interviews with academic researchers and representatives of non-HEI organisations. And third, by developing a stronger network of academic and non-HEI partners who can support the futher development of this research area.

The project will support better understandings of how one of the most taken for granted aspects of daily life comes to shape experiences and understandings of community in a variety of ways. It will also explore how we can engage critically with these understandings and whether and how we might want to develop other understandings of temporality in order to respond more adequately to the complexity of social life.

Potential impact
In part because the impacts are not immediately obvious in regard to this area of research, this project will focus on developing pathways to impact by supporting the involvement of non-HEI participants and producing new resources that will help to clarify how issues to do with time and community are being raised in third sector, policy and local government sectors. We anticipate that working closely with non-academic partners will help to identify key issues of concern as well as relevant avenues to disseminate the results of this and future projects.

By way of indicating what kinds of issues may be of more general relevance, work currently available suggests that issues to do with temporality are at work within a number of areas. The development of steady state economics and of social movements, such as the free-economy and voluntary simplicity movements, for example, present fundamental challenges to the ideal of perpetual growth, suggesting instead that a more positive and more connected future depends on rethinking what counts as progress. Likewise, community based responses to resource depletion, such as the Transition movement, reject the uncritical belief in technological progress and instead derive inspiration for future innovations from the past. Sociologists studying the clashes produced by the variety of nested and overlapping social times that characterise communities have explored the implications for social service provision (e.g. Urciuoli 1992) and effective community activism (e.g. Ryan 2008). Likewise in exploring the opportunities for responding to climate change and the current mass extinctions, there is increasing interest in the temporality of 'more-than-human' communities (e.g. Rose 2008, Rose & van Dooren 2011). Further, a number of Australian philosophers have recently argued that the possibility of developing more inclusive communities, in the face of continued indigenous deprivation and intense suspicion of asylum seekers and new immigrants, requires that we challenge calculative rationalist approaches to temporality (Diprose 2002, Secomb 2000, Lloyd 2000).

Even so, 'time' is generally understood to be something that is both basic common sense (e.g. in relation to the clock), as well as one of the most obscure metaphysical problems encountered in the course of our lives. As a result, making the links between what can sometimes be quite technical and complex work, with the more specific areas of relevance suggested here, will require the development of new networks, more non-technical resources, but importantly, the time for interested parties to connect and fully discuss the issues. It is for this reason that we have chosen to focus this project around a number of workshops, which will enable collaborative and exploratory discussions, and are also being proactive about involving non-HEI participants.